Cybersecurity consulting project

Cybersecurity consulting support for a unique platform that allows healthcare rehabilitation organisations to allow patients to self-register, provide symptomatic details of injuries and provide a healthcare professional automated diagnoses which they can add or modify with their own questions and diagnoses. The application will be securely accessible to healthcare professionals and their patients over the web and via smartphone/tablet devices.